Carbohydrate polymer food bionanotechnology underpinning controlled delivery to the human gastrointestinal tract

Technical abstract
Nanotechnological tools and processes have been adapted to enable and investigate the directed assembly of carbohydrate polymer-based structures with potential for the site-directed and controlled delivery of biologically active species in the human gastrointestinal tract. The layer-by-layer deposition of mixed layers of polysaccharides, poly amino acids and proteins has been characterised for polymer mass, composition, hydrated mass and ionic speciation using a quartz crystal microbalance, dual polarisation interferometer and Fourier transform infrared spectroscopy. The conventional wisdom that charge balance governed layer-by-layer assembly was found not to occur for polysaccharide-based multilayers. The salt, pH and, in some cases, temperature and enzyme, sensitivity of these multilayers was characterised for conditions appropriate to the human GI tract. Partial disassembly of multilayers in response to gastric-like changes in pH occurred. The concept of a simple dispersed small intestinal delivery systems was developed based on the above work which could be tailored to specific cargoes. Discussion with food industry scientists indicated that only the simplest structures would be cost effective. The market pull for such a delivery system was assessed with Plant Biotechnology Limited and a Follow-on Fund Pathfinder award. The conclusion was that the market conditions were currently not right for such an invention in the food sector. In the pharmaceutical sector the system would be competing with existing well developed technologies.